Application for Boundless Horizons

Boundless Horizons Ltd., a specialist bio-agriculture technology company, has developed a novel scalable solution for biofuel production using a variety of algae strains. Having brought such bio-agricultural solutions as intelligent crop production, provision of efficient horticultural infrastruction, seeding to harvesting and desalination techniques through product commercialisation and education, we feel our new invention is well positioned to become a prominent product and an energy market gamechanger. The company's latest technology, the photo bioreactor, uses a unique combination of waste products and renewable energy features increasing fuel yields manyfold. Using renewable energy resources allows the system to reduce carbon emissions compared with most conventional ones with tuned algal growth in natural light conditions. Our solution's unique design allows for increased surface area and light distribution overcoming many of the flaws found in other algae bio reactors.